Inhibition of bacterial Type III secretion by salicylanilides

Technical abstract
The objectives of this study are: 1. To investigate the molecular mechanisms underlying inhibition of Salmonella TTSS-1 by salicylanilides; 2. To employ salicylanilides as molecular probes in a chemical genetic approach to study the importance of TTSS-mediated secretion in bacterial pathogenesis; 3. To evaluate if the inhibitory effect of salicylanilides could be alleviated by mutational inactivation of Salmonella gene(s); 4. To assess the potential for ;use of salicylanilides as novel broad spectrum anti-bacterial infection agents.